Formulation and delivery approaches for water soluble biological products delivered through the skin focussing on L-Ascorbic Acid.

The project is a collaboration between Phytoceutical and XiGo Nanotools, a company expert in measuring and optimising nanoparticles, to test the feasibility of novel formulation and delivery methods of water-soluble actives to the skin. Phytoceutical has development expertise in the areas of natural products used as ingredients in skin treatments and XiGo Ltd has expertise that may help test, measure and to stabilise such products to enable improved skin delivery. By combining these two areas of expertise the project aims to develop new formulation methods that can be used in the future to manufacture improved skin treatment products.